Innovative Compliance Software Platform for Sales Agents in Stores & Call Centres

This project addresses the major problem of mis-selling to consumers by call centres (CCs) &
in store sales agents. Mis-selling occurs due to high sales targets & lack of product
knowledge/poor diagnosis of customer needs. Prevalent across many sectors, in particular
financial services & energy/utilities, mis-selling has led to a lack of trust, competition to
maintain mkt share & increased overheads due to non-compliance compensation. 6% of UK
calls & 5% of US calls received by CCs are complaints, with 80% & 77% of these
respectively being about mis-sold or mis-advised products.
Solutions exist that attempt to help sales agents comply with regs in order to avoid mis-selling
(e.g. guided selling techs & behavioural analytics), however they have significant drawbacks:
ltd application, expensive, lack of integration, no regulatory checks, inability to configure
expensive legacy systems.
To address mis-selling & trust issues & to take advantage of the significant business
opportunity that exists, Cinergy plans to develop a versatile, highly configurable software
platform ‘S+’, which allows agents to give guided choice in a prescribed manner, is
transparent& driven by compliance at every step of the customer journey.
The value of the tech is recognised by major players who demand new solutions to meet
growing consumer & compliance expectations. The project builds on a PoC prototype
developed in 2014 – trials demonstrated a 90% improvement in compliance & reduction in
mis-selling. Cinergy will develop a suite of structured software tools which help the sales
agents to avoid mis-selling, comply with company regs & transform the customer buying
experience. The tech will initially be targeted at the energy/utilities & financial sectors, the 2
major industries mis-selling affects & Cinergy have an existing route to mkt. A wider roll out
to other industries (including telecoms & retail durable goods) is envisaged in the medium
term. Mkt entry in 2016.